An innovative platform providing simplified statistical analysis and immediate insights for strategic marketing

Onlyscience is a UK-based data science technology SME led by a project team of Matias Carpio (project lead/CEO), Ernest Amoako (technical lead) and Omar Palmer-Lopez (data lead).

There are 17K advertisement agencies in the UK, yet only 22% of marketers feel confident measuring marketing ROI. Most companies do not have the resources or expertise to utilise data science techniques to measure marketing success or inform marketing strategies. Marketing without data-driven insights wastes 30% of marketing budgets and increases campaign execution length by 25-30%. Companies not using data-driven strategies risk diminished customer retention, 25% slower revenue growth and 30% reduced market share over a five-year-period. Existing solutions use AI systems, which require specific expertise and preexisting statical knowledge, making them too complex for many businesses to adopt.

Onlyscience is developing a user-friendly web application to simplify the implementation of data science techniques for strategic marketing. Offering actionable insights to improve marketing ROI by 20% - expanding user's sales and market share. The Onlyscience OS Platform enables advertisement agencies to easily adopt a data-led marketing strategy with its plug-and-play capability. Allowing teams to confidently demonstrate, with statistical rigour, their marketing effectiveness to clients, providing a strong argument for increased marketing investment.

The Onlyscience OS Platform uses one-of-a-kind algorithms, which minimise technical user input whilst offering quick, actionable insights for marketers to share with their clients. This will save marketers at least four weeks on data-related tasks per campaign and 30% of marketing investment -- allowing smaller businesses the same access to data science techniques as those with more resources.

By simplifying data science for resource-limited advertisement companies, Onlyscience narrows the UK's data skills gap and allows businesses of all sizes to take advantage of statistical analysis for strategic marketing.